Unravelling the role of CD8+ T-cells in immune checkpoint inhibitor induced colitis

The immune system plays a central role in defence against disease, including cancer. This is achieved by coordination of numerous immune cells, including a subset called T-cells (the 'generals' of the immune system), which identify and co-ordinate the destruction of faulty cells. To differentiate between normal cells in the body and "foreign" cells, the immune system uses "checkpoints" - molecules on T-cells that act as a brake on the immune system and require activation to initiate an immune response. Cancer cells exploit these checkpoints to avoid being attacked by the immune system. Immune check point inhibitors (ICPIs) are drugs that target these checkpoints, to release the 'brakes' and 're-awaken' the immune system and have revolutionized cancer therapy. Examples of such drugs includes ipilimumab and nivolumab, which have been proven to increase survival in patients with advanced cancer including melanoma of the skin, non-small cell lung cancer, kidney cancer, bladder cancer, and Hodgkin's lymphoma. There is increasing evidence that combination therapy with ipilimumab and nivolumab induces a more effective anti-tumour response, than single therapy alone. It is anticipated that over the next few years, these agents will be approved for treatment of other types of cancer.

However, an important consideration is the association of ICPIs with specific toxicities, of which gastrointestinal (GI) toxicity in the form of diarrhoea and colitis (inflammation of the gut) is the most serious. Occurring in up to 50% of patients receiving the more efficacious combination treatment, ICPI-induced colitis can incur significant illness, sometimes leading to hospital admission and even death if not promptly treated. It is also the most common cause of ICPI discontinuation.

Successful and timely management is limited by a lack of understanding of the cellular and molecular processes underlying the disease, and whilst there appears to be some similarities with other forms of well-studied colitis such as inflammatory bowel disease (IBD), overall it is probably a distinct entity. Although many patients are treated with high dose steroids and/or additional immunosuppression therapy, these are fraught with yet further sides effects such as serious infections.

The aim of the current research is to determine the immunological pathways mediating ICPI-related colitis and identify biological targets for therapy with a view of reducing the severity of this disease and avoiding discontinuation of life prolonging cancer treatment. There is emerging evidence that a subset of T-cells, known as CD8+ cells, are key drivers of inflammation, however the pathways mediating their activation are largely unknown. To provide further insights, I am collaborating with the internationally renowned cancer centres at Guy's Hospital and the Royal Marsden Hospital to access patients treated with combination therapy, and who then develop diarrhoea or colitis. I will analyse blood samples and colonic tissue (taken when patients have a routine colonoscopy for assessment of their disease) using cutting edge laboratory techniques, and compare this to healthy patients and those with IBD.

Additionally, I will study interactions between cells of the gut wall (which form the barrier between the body and external environment) and CD8+ cells in great depth using a colonic organoid model system. These are 3D miniaturized and simplified versions of an organ produced in vitro, that show realistic micro-anatomy and provide very rich information about the immune cell/gut wall environment.

Importantly, to mitigate against the possibility that CD8+ cells are not the key cells implicated in ICPI- induced colitis, I will also be capturing data on alternative immune cells snd pathways.

Technical abstract
Immune check point inhibitors (ICPIs) including anti-CTLA-4 (e.g. ipilimumab) and anti-PD-1 (e.g. nivolumab), have revolutionized cancer therapy. However, whilst augmenting T-cell activation with immune checkpoint blockade is effective in anti-tumour responses, it can also impair self-tolerance leading to toxicities. The most frequently occurring serious and life-threatening toxicity includes colitis, affecting up to 50% of patients, especially when the more efficacious combination regimens (anti-CTLA-4 and anti-PD-1) are used. This often necessitates ICPI discontinuation. Timely delivery of targeted anti-inflammatory therapy to reduce morbidity and mortality associated with colitis, and avert interruption of life extending treatment has been hampered by a lack of understanding of the immunopathological processes underlying ICPI-induced colitis. Whilst emerging data suggests excessive CD8+ activation drives gut inflammation in IBD and ICPI-colitis, the pathways mediating the response are unknown. To interrogate the pathways underlying ICPI induced colitis further, I will:

1) Define checkpoint molecule expression by mucosal CD8+ T-cells using multiparameter flow cytometry. This may shed insight into the possibility that differential expression of different regulatory pathways by mucosal CD8+ T-cell may underpin susceptibility to ICPI- colitis.
2) Define effector function and metabolic phenotype of blood and mucosal CD8+ T-cells following in vitro and in vivo exposure to ICPIs.
3) Use an epithelial organoid/CD8+ T-cell co-culture system to mechanistically probe immune/epithelial interactions, including the natural killer group 2D (NKG2D) pathway which is implicated in mediating mucosal gut inflammation in IBD.

To mitigate against the possibility that CD8+ cells are not the key drivers of inflammation, I will capture data on other immune cells (e.g. CD4+ T-cells) and pathways.

Potential impact
Cancer patients
Immune checkpoint inhibitor therapy, which target regulatory T-cell pathways to boost anti-tumour immune responses, has offered a new weapon against cancer. The use of ICPIs is expected to increase substantially, with expansion to other cancers beyond melanoma, lung and urological cancers, resulting in an inevitable rise in numbers of ICPI-induced diarrhoea/colitis toxicity. Effective strategies for alleviating and preventing gut disease would pave the way for expanded use of life-saving ICPI therapy, which is otherwise limited by severe side-effects. This consideration is especially pertinent for combination therapy, which despite offering the best chance of long term survival for some cancers, frequently needs to be discontinued because of severe toxicity (39% discontinue).

Thus, immediate beneficiaries of the proposed research, are ICPI treated cancer patients who will experience a reduction in morbidity associated with a reduced burden of gut inflammation. This includes reducing time on prolonged courses of corticosteroid immunosuppression which incur deleterious side effects (e.g. opportunistic infections), and reduced length of hospital stay (which will also reduce NHS costs). This will likely enhance the quality of life of patients, who are first and foremost fighting advanced cancer. Importantly, mortality is also reduced, not only by minimising risk of colonic perforation through the timely and targeted management of colitis, but by avoiding discontinuation of efficacious anti-cancer treatment options.

Clinicians
Oncologists who are at the forefront of ICPI-prescription and initial management of gut related toxicity, will benefit from the knowledge of the pathways mediated in this common toxicity, which my give further insights into the pathogenies of other commonly encountered immune related toxicities (e.g. skin, liver, lung complications). Oncologists will enjoy spending more time on extended use of ICPI, and less time on managing protracted gut toxicities. Gastroenterologist will also have more knowledge in treating this increasingly common inflammatory disease with a 'treat to target' evidence based approach. National and international clinical guidance, spanning both oncology and gastroenterology (e.g. BSG, ESMO), is expected to accommodate for advances in evidence based management- which is currently lacking. Indeed, we have already been commissioned by the BSG to produce new guidance for management of this obscure disease.

Wider public sector
Many charities including melanoma UK, CRUK and others, will be able to share knowledge derived from clinically relevant research with patients and relatives. Producing high impact research output will also serve to enhance the reputation of the university and hospital, and attract more investment

Pharmaceutical companies
The research will be of interest to pharmaceutical companies that manufacture biologic drugs typically used for chronic inflammatory disease (e.g. IBD) such as vedolizumab (Takeda) or infliximab (Janssen Biotech) which is currently the treatment of choice in steroid refractory ICPI-colitis. The
project is timely as there is already interest in manipulation of these drugs in this new disease, and my project can help define the role for these.

Timescales
It is estimated that the benefit will be realised within 2-3 years of completion of the fellowship. This is based on the likelihood that there are existing drugs that can target pathways implicated in ICPI-gut disease, but which will need to be validated in this cohort.

Research and professional skills developed
Research skills will include immune cell isolation and harvesting, flow cytometry, single cell RNA sequencing, statistics and use of several specialist software analysis programmes (e.g. FlowJo). Professional skills will include scrupulous time management, (analysis of many samples are time critical), resilience and team work.